When Natives Outnumber Settlers: Apartheid in French Algeria, South Africa and Palestine

This dissertation project aims to reexamine the paradigm of apartheid by comparing legal regimes
installed in three seemingly different settler-colonial situations that have, nonetheless, an interesting trait
in common: the existence of a large population of natives that outnumbers the settlers. Settler hegemony
is arguably contingent on the adoption and preservation of racialized legal configurations that serve to
maintain control over the native population in all colonies. Nonetheless, little attention has been made to
the possible correlation between demographic superiority of the native population in a certain colony and
the vigor of racialized laws that came to be applied there. In many settler colonies of the Americas and
Oceania, this question was admittedly rendered irrelevant by the dramatic collapse in the native
population due to the spread of pandemics and wide-scale massacres following European settlement.
There are three settler-colonial situations, however, in which the natives did not face the same destiny:
South Africa, French Algeria and Palestine.

In all these places, settlers were arguably in need of a radical design of the legal system to maintain their
superiority over a large native population, including the adoption of measures geared toward maintaining
racial segregation and domination. In the case of South Africa, these measures assumed an extreme form
that soon came to be identified under the notorious category of Apartheid. While this term has been
historically linked to the South African context, there have been new discussions in recent years about its
relevance for analyzing Israeli practices in Palestine. Debates about the accuracy of this categorization
swing their pendulum in a dualistic range that is delimited between historical comparisons on one hand,
and a universalized legal definition of apartheid on the other. This study tries to disrupt this equilibrium
by acknowledging the importance of historical analysis in developing a more nuanced and diversified
paradigm of apartheid that can retain its relevance across seemingly different places. For this purpose, it
juxtaposes the example of French Algeria and those of South Africa and Palestine with a view to
reconceptualizing apartheid as a racialized system of legal measures and practices that are primarily
conditioned by demographic anxieties.